Curriculum aligned Game based learning V.1.1

**Project Description**

Bright Idea Education is a teaching, learning and supporting app that deepens and accelerates children's learning, regardless of their starting point, which moves on at each user's own pace. We are developing an interactive gaming platform, using our Learning Matrix System powered by AI and enabled by big data, that provides a systematic insight into the learning strengths and weaknesses of each user. Individual learning profiles are matched through innovative lessons and activities designed to maximise progress while having fun. BIE have not made a choice between entertainment or learning; we have integrated them!

*Extension for impact*:

This additional funding will allow us to further grow our product out creating more games, to further deliver curriculum, value for our users between the ages of 5-11. using this funding we can further scale this product to new markets as well as growing our customer user base. some of our key achievements so far have been:
- delivering our project ahead of schedule
- achieving over 5,000 downloads
- our games have been played over 20,000 times
- we have over 3,000 active users
- we have delivered 30-40% Maths curriculum for children aged 5-11.
- we have showed 20% increase on average on child learning attainment

We hope to further build upon our success and continue to deliver great value and further commercialise our product.